Artificial Intelligence-based virtual screening of ultralarge compound libraries for novel senolytics

The project focuses on using AI to find novel compounds that can target and kill senescent cells, which are linked to aging and diseases like cancer. It combines lab experiments and AI tools to speed up the discovery of these drugs.